Improving energy productivity by over 20% through retro-fit microwave selective heating for thermoplastic extrusion

In this project we will investigate and demonstrate the feasibility of a new technology for the plastics sector, which offers the potential to both halve the electricity consumption required to produce extruded plastics, whilst also doubling throughput per machine, helping to meet the Government's _Clean Growth Strategy_ targets. This project is to undertake a feasibility study in order to understand how our microwave selective heating principle used in batch processing injection moulding form (using a separate microwave heating chamber to heat each individual shot of polymer for each single moulding) could be adapted to the completely different microwave technical requirement to introduce controlled constant microwave energy exposure to a continuous feed of polymer materials within an extruder.